The Contested Homeless Body: An Embodied Approach to Researching Women's Experiences of Homelessness

The project will explore groups of homeless people in the UK and in particular focus on the homeless body. The research will require no overseas fieldwork. It will be based largely on qualitative methods and there will be no language issues.